Isomonodromic deformations, Frobenius manifolds and random matrices

The equations of isomonodromic deformations (the Schlesinger system) have been known already for about 100 years. However, only during the last 30 years was it realized that these equations are very universal: they arise in many non-related areas of physics and mathematics. Therefore, solutions of these equations can be considered to form a new class of (rather sophisticated) special functions. In this proposal we are going to apply these functions in two domains of research inspired by physics: the theory of Frobenius manifolds and theory of random matrices. The Frobenius manifolds theory provides a mathematical formulation of simplified models of quantum field theory (more complicated quantum field theories are believed to describe the real world at the microscopic scale). The theory of random matrices has a wide range of applications -- from statistics to the spectrum of heavy nuclei. In both cases the isomonodromic deformations provide an effective mathematical tool. In the theory of Frobenius manifolds we hope to use the isomonodromic deformations to connect different classes of these manifolds and study their characteristic features. In the theory of random matrices we hope to describe some physically interesting quantities in terms of well-studied special functions -- the theta-functions.MSC2000: 34M55, 15A52, 53D45